PVS Technology

Cranfield University:

Cranfield is the postgraduate specialist for research and teaching in science, engineering, technology and management.

As one of the top five research-intensive universities in the UK, we are making a significant difference in the real world and we do this by working in partnership with some of the world's greatest organisations.